Cranfield University and Aveillant Limited

To step away from traditional radar approaches and thinking where business-as-usual has not fundamentally evolved for decades in order to develop a game-changing novel radar platform.